Miniature Mass Spectrometer

We are proposing to build a minature mass spectrometer over 18 months. Mass spectrometry
is central to a wide range of applications, including bioagent detection in the air, explosives
detection, drug discovery and diagnostics. Our technology will deliver high performace mass
measurement in a hand held device. It represents a quantum leap in technology development
because it introduces a completely new concept of performing the mass analysis. This allows
for extreme miniaturisation without compromising the performance.